Characterisation of a novel secreted protein from Staphylococcus aureus essential for virulence

The Gram-positive bacterium, Staphylococcus aureus, is a major pathogen of humans and animals. In humans it is a leading cause of community and hospital acquired infections and is associated with life-threatening diseases such as pneumonia, meningitis, endocarditis, toxic shock syndrome, bacteraemia, and sepsis. It costs the UK dairy industry millions of pounds each year in lost milk production as it is the leading cause of mastitis in dairy herds. The organism is notorious for its ability to develop resistance to antibiotics, and is one of the seven bacterial species highlighted by the World Health Organisation and the O'Neill report as being of critical antimicrobial resistance concern.
Bacterial virulence factors that directly interact with the host must be secreted from the bacterial cytoplasm where they are made. Protein secretion systems are therefore critical to the success of all bacterial pathogens. We and others have shown that the Ess (Type VII) protein secretion system plays a critical role in the ability of S. aureus to cause disease. Using proteomics we have identified seven substrate proteins of the Ess secretion system, and guided by this we have made individual knockouts of genes encoding substrate proteins and in our murine pneumonia virulence model we have shown that deletion of a single gene, coding for the substrate protein Pfp1, phenocopies the loss of virulence of the essC mutant (which encodes an essential component of the secretion machinery). The aim of this project is to characterise Pfp1 and elucidate its role in virulence. Some or all of the following aims will be addressed:

1. Determine how Pfp1 is targeted to the Ess secretion machinery.
2. Undertake functional analysis of Pfp1 to understand how it contributes to virulence.

Understanding how bacteria cause disease is critical to the development of new antibacterial compounds. Moreover, proteins that are secreted during infection
may also provide opportunities for vaccine design.